Modern Alchemy: Fuel and Fertilisers from Air and Water

Ammonia is a vital chemical used to make fertilisers that feed a significant portion of the world's population. However, the traditional method of making ammonia is not environmentally friendly, as it consumes a lot of energy and contributes to carbon emissions from the use of fossil fuels.

Plasma2X Limited's project addresses this challenge by introducing a ground-breaking approach to produce sustainable, "green" ammonia and fertiliser. This innovative method uses patented plasma and electrocatalysis technology, developed at the University of Liverpool, to create ammonia and fertilisers from air and water. What makes it environmentally friendly is that it operates at normal atmospheric conditions and is powered by renewable energy, avoiding the use of fossil fuels and emitting no harmful carbon dioxide.

This project aligns with the UK's commitment to becoming carbon-neutral and supporting the country's journey towards a sustainable future. Its significance goes beyond the environmental benefits: It directly meets the need for sustainable ammonia and fertiliser production, ensuring we can feed the world's population without harming the planet. To prove the viability and scalability of the technology, we're building a demonstrator plant to show how it will work in a real-world environment. This will be carried out in partnership with experts and major players in the industry who share the vision of a cleaner world and can help advance the technology from a promising idea to a practical solution that can benefit everyone.

This project would also provide substantial benefits to the UK economy. By commercialising the technology with the help of InnovateUK funding, in the next five years we could generate millions of pounds in revenue, creating dozens of high-skilled jobs in the UK and stimulating growth in various sectors. There is also the potential to make a further positive economic impact by reducing imports and increasing exports of ammonia and fertilisers.

In summary, our project is all about a greener, more sustainable way of producing ammonia and fertilisers, making sure we can feed the world without harming the environment. We're excited to be part of this positive change, and with the help of InnovateUK funding, we're taking steps to make it happen.